Advice on app

We are looking for a technologist who understands cutting edge consumer facing technology. The platform we are developing is intended to engage diners with restaurants, and the system contains apps, NFC technology, big data and targeted loyalty programs. One of the app ideas is essentially Tinder but for food. We need advice on the best way to create the system, what approach to take and what technologies we could employ to make this successful.